Co-creation of CERN OpenData projects with UK school students - pilot study

This pilot project will bring cutting-edge CERN OpenData science into UK classrooms. The citizens performing the science will be UK school students and their teachers, assisted by researchers in UK universities and Institute for Research in Schools. It will be the students themselves, assisted by university researchers, who will be the scientists. They will, together with teachers and researchers, generate scientific objectives, develop tools and methodology, perform analysis and present results. In short the students will be undertaking a full spectrum of scientific activities, and leading their own research using data from the world's highest energy particle collider.

Technical abstract
This pilot project will bring cutting-edge CERN OpenData science into UK classrooms. The citizens performing the science will be UK school students aged 16-18 and their teachers, assisted by researchers in UK universities and the Institute for Research in Schools. Crucially it will be the students themselves who will be the citizen scientists. They will, with mentoring from teachers and researchers at UK universities, generate scientific objectives, develop tools and methodology, perform analysis, and present results. In short the students will be undertaking a full spectrum of scientific activities, and leading their own research using data from the world's highest-energy particle collider.

Potential impact
This pilot is intended to be the first stage in a larger project that will bring CERN OpenData to a wide range of UK schools nationwide.

We anticipate that the outputs from the pilot project will deliver the following outcomes:

For the students: involvement in this pilot project has the potential to deliver a broad spectrum of outcomes, for example:
* Knowledge - deepening understanding of the role of researchers and the work undertaken at CERN, increasing knowledge of particle physics
* Skills - enhancing ability in information management, communication and scientific enquiry
* Attitudes and values - developing attitudes towards particle physics research, CERN researchers, and researcher institutions
* Creativity - developing exploration, experimentation and innovative thoughts regarding CERN OpenData
* Progression - developing aspirations regarding physics and STEM as career paths

For the teachers: this pilot project will support teachers with their teaching of Physics A-level (particle physics is a core element of the Physics National Curriculum at A-level). It will also enrich their personal understanding of particle physics research through the CPD component of the masterclasses.